Developing drought resistance and soil carbon sequestration through optimising root traits in oats

Drought represents a major threat to agricultural productivity, and under climate change, extreme weather events such as droughts are expected to become more frequent and more severe in many parts of the world, including the UK.
Selecting and combining plant root traits which promote drought resistance may be a key tool for doing so. Oats are an ideal candidate species to use to identify root traits which interact with the soil to promote drought resistance and increase soil carbon storage. Oats are an important crop in the UK and beyond and are increasingly being grown in areas at risk of drought.
This project will explore whether rooting traits can improve both drought resistance in oats and soil C inputs, and any trade-offs with overall crop yield. Specific objectives to address these ends are as follows:
1. To test the hypothesis that selected rooting traits can both increase resistance to drought stress in oats and produce higher yields under drought conditions than current commercially grown varieties.
2. To test the hypothesis that selected root traits can increase belowground C inputs and storage, compared to conventional varieties.
3. To assess whether root traits which promote increased drought resistance and belowground C inputs have associated trade-offs in terms of reduced yields under non-drought conditions.
To meet these objectives oat genotypes with rooting traits expected to confer greater drought resistance will be trialled in a large-scale, controlled-environment trial, following associated mesocosm experiments simulating a range of drought conditions. Multi-spectral scanning will be used to identify and assess signs of drought stress, and belowground C inputs will be quantified. Yields between conventional varieties and genotypes with potential drought-resistant traits will be compared under normal and drought conditions.